CubeX: 'Stone on precast' (SoP)

CubeX Industries Ltd introduces UltraStone, a revolutionary product reshaping the Stone on Precast (SoP) market for façade cladding in major construction projects. Specialising in Ultra High-Performance Concrete (UHPC) products, CubeX addresses the challenges of traditional SoP, particularly weight and the high carbon footprint through the current excessive use of concrete.

With the SoP market maturing, UltraStone anticipates the increasing preference for natural stone facades over glass due to embodied carbon concerns. Leveraging UHPC technology, UltraStone significantly improves the environmental impact of SoP. Current SoP comprises of a 100mm stone and 100mm concrete backing, resulting in 200mm facade panel. The bonding is achieved by using steel pins know as a hedgehog, because of their configured shape. This traditional method is time consuming, difficult and expensive. It also has potential rust issues leading to concrete cancer. Our method however, by bonding a 50mm Portland Stone facing to a 50mm UHPC backing, results in a composite façade cladding panel of only 100mm thick, half the weight of traditional stone-on-precast. This approach enhances structural efficiency, reduces superstructure loading by 50%, and potentially increases interior space by 100mm.

Concrete is strategically chosen for bonding to stone, providing heat resistance and eliminating expansion issues. The selected concrete is non-combustible, ensuring reliability for habitable structures. Moreover, UltraStone prioritises environmental sustainability, achieving carbon emission reduction and production efficiencies by producing in the UK, close to raw material suppliers. The project utilises 50% less concrete than traditional stone-on-precast technologies. Waste materials such as GGBS, FlyAsh, and stone dust from quarries are incorporated into the UHPC mix, contributing to waste reduction.

Another distinctive feature of UltraStone is its unique integrated engineered fixing system, marking a departure from existing yet outdated methods while ensuring a complete mechanical bond between the stone, UHPC, and the superstructure, enhancing durability and the facade-to-building connection.

Representing a paradigm shift in façade cladding, UltraStone offers a sustainable, lightweight, and structurally efficient solution for construction. CubeX's commitment to reducing environmental impact, using innovative materials, and incorporating waste aligns with the industry's growing demand for greener construction practices.